The Rise of E-Creativity and The Fall of Productivity: AI for Creative Professionals

The rise of virtual design necessitates tools that combine the creative and business workflows. We are developing tools to enhance the interior designer's productivity through the use of Artificial Intelligence. AI can help to automate manual tasks and repeatable processes, and also generative creative prompts to improve the quality of users' creative output.